University of Strathclyde and Vascutek Limited

To establish new low profile endovascular products through the integration of computational fluid dynamic and structural analysis techniques to allow optimisation of existing products.